The University of Nottingham and Holscot Fluoroplastics Limited

To design, develop and implement a modular self-supporting structural/construction system comprised of linked ETFE foil encapsulated panels